Bright Slice

This project addresses process issues experienced when cutting flat glass substrates through the development of a novel glass-cutting technique which utilises laser technology. The process promises to deliver a cleaner, safer more cost-effective process with a payback of less than two years. If successful the technology offers a step-change in glass processing capabilities and has the potential to be applied across several other sectors (e.g. tableware, glass fibres, photonics, optical glass, solar panels etc.).